ARRES FORECAST: an AI-driven platform to predict road defect evolution

Robotiz3d is a UK SME which is a spin out company based on initial R&D at University of Liverpool. The business has been built on patented technologies that emerged from 4 years of university research, and 30 months of commercial development. We have developed and recently launched to market ARRES EYE, a patented AI-driven device capable of identifying, characterising and classifying road defects and road condition. ARRES FORECAST will create the first proof-of-concept of an AI-driven platform to predict the evolution of road defects using data collected by ARRES EYE.

Our technology will be capable of helping solve the problem of 10m potholes in the UK by enabling early intervention, e.g. preventing cracks from evolving into potholes. This will extend the life of road infrastructure, and deliver significant cost savings and environmental benefits.

When operational, we project that our technology will deliver cost savings of 60% and time savings of 80% over traditional methods. It will also accelerate the shift to low carbon transport and innovate for a more productive and sustainable public sector.